MICA: MRC Centre for Neuromuscular Diseases

Neuromuscular diseases (NMD) are an important group of disabling conditions affecting about 150,000 children and adults in the UK. They are caused by impairment of peripheral nerve and/or skeletal muscle function. Patients with these diseases develop muscle weakness and the severity can range from death in childhood or early adult life through to life long disability & dependence. Many patients also have heart and breathing muscle weakness which can add to disability and sometimes be fatal. These NMD conditions are commonly genetic and may run in families. They can also be acquired-for example through antibody attack as in "autoimmune" NMD or due to premature degeneration of muscle. Genetic examples include muscular dystrophy (~1 in 3500), Charcot Marie Tooth (CMT) neuropathy (~1 in 2500) and mitochondrial diseases (~1 in 5000). Acquired examples include chronic nerve inflammation (~1 in 1500) and a muscle degeneration/inflammation condition called inclusion body myositis (~1 in 10,000).

It is clear that NMD represent an important unmet health burden for the nation. However, relative to other neurological diseases such as epilepsy and multiple sclerosis, NMD have received less attention by government and other UK funding bodies. This is despite the excellent clinical infrastructure provided by several large clinical neuromuscular centres and the nationally commissioned NHS funding for care and diagnosis of some NMD lead by MRC Centre PI's (eg congenital muscular dystrophy, channelopathies and mitochondrial diseases). Furthermore, there has been significant progress in NMD discovery science, frequently lead by internationally high profile UK clinicians and scientists, but translation of this scientific discovery into clear benefit for UK patients has been disappointing so far.

We set up this MRC Centre to develop ways to bridge this "translational gap" between scientific discovery and patient benefit. We identified six main reasons (obstacles) why scientific discoveries were not clearly benefiting patients. We developed specific core activities to overcome each obstacle. Most notably we found there was a lack of UK trials culture for these conditions. That means that there were not many trials happening, doctors treating patients did not think there was much that could be done, and patients were not being given the opportunity to get involved in the research & trials that were happening. By setting up key core activites, in just four years, we have shifted the situation towards a trial and experimental medicine culture in the UK. Key activities we developed & which are now valuable UK available resources:

1. Stratified cohorts: collections of patients eligible for entry into trials and research
2. Experimental trials support: a system of coordination and support to enable testing of new therapies in patients
3. Neuromuscular human cell biobank: collecting muscle cells from patients to test new therapies
4. MRI biomarker studies: using MRI scans to accurately measure muscles and assess if experimental treatments are working
5. Training programmes to train more young scientists to undertake trials and develop new therapies
6. Getting clinicians & animal scientists working closely together to work out which are the best cell & animal models on which to test new therapies

These core activities & our clinician scientist networks have resulted in a ten-fold increase in clinical trials & an even larger increase in patients entered into research cohorts. We now want to build on this success to embed a trials culture in UK practice.

In the UK there is no other centre that focuses on systematically linking discovery research to experimental medicine for NMD. This MRC Centre has lead the UK efforts in the last four years. The mission of a renewed MRC Centre is to achieve impact by translating science into experimental medicine & find treatments for adults & children with disabling/fatal neuromuscular diseases.

Technical abstract
The Centre mission is to translate science into experimental medicine & new treatments for children & adults with neuromuscular diseases.
We will:
1. Deliver new experimental medicine studies with clinical impact.
2. Develop the core activities/resources that underpin translation including stratified cohorts, MRI biomarkers, neuromuscular biobank, preclinical models & capacity building PhD translational research training programmes.
3. Add value to major programmes of separately funded (>£60m) Centre PI discovery science.
Specific technical objectives for the Centre:
1. New experimental therapies: we will deliver a new experimental therapy study in each of five target diseases (muscular dystrophy, channelopathy, neuropathy, inclusion body myositis & mitochondrial disease).
2. Antisense therapy: we will target other dystrophin gene exons using different antisense chemistries & identify new disease targets.
3. Stem cell therapies: we will develop strategies to correct autologous DMD stem cells with a lentiviral vector & assess safety & efficacy using myogenic stem cells injected into a single human muscle. We will develop a safe efficient method to transduce stem cells for systemic delivery.
4. Exercise therapy: we will address key experimental questions in relation to the molecular basis of exercise benefit. We will asses safety & efficacy of exercise in dystrophy, inclusion body myositis, mitochondrial disease & neuropathy.
5. Discover new genes: we will use whole exome next generation DNA sequencing to identify new genes & therefore new therapy targets & new biomarkers in the five target diseases.
6. Industry partnerships: we will build on & add additional successful industry links to 1) develop new experimental therapies eg new antisense chemistries 2) reprofile licensed drugs eg retigabine in muscle channelopathies & bezafibrate in mitochondrial disease and 3) use industry drug libraries to screen animal / biobank cell preclinical models.

Potential impact
There are particular challenges faced in the field of NMD. Challenges apply across stakeholder groups, and impact in all of these areas will be achieved through the outputs of the MRC Neuromuscular Centre.
The affected patients themselves and the patient organisations who represent them face uncertain access to diagnosis and care, have limited access to experimental clinical trials and the majority are without effective or curative therapies. The clinical and academic groups who work with NMD require resources (such as the MRC Centre biobank) and know-how to underpin delivery of care and translational research. The policy makers who determine care delivery in this area need information on which to base health recommendations. Industry is a recent partner in rare disease research, with industrial partners frequently lacking knowledge in the disease areas and perceiving that the field lacks "trial readiness".
By targeting the needs of these distinct stakeholder groups, the MRC Centre will provide outputs which will promote health and wellbeing in this patient group as well as promoting UK international competitiveness in this research field. Strong relationships are already in place to ensure that impact can be maximized. These include key roles for the Centre PIs in patient organisations and patient organization involvement in research design and oversight; leading roles of the Centre PIs in clinical and academic organizations; identified key areas of liaison with the policy makers involved in rare disease public health decision making and many links to industry (as detailed in Pathway to Impact).
Patients and patient organisations will benefit from the experimental medicine studies and increased trial activity, which is aimed at defining better therapeutic strategies. This will lead to the development of better strategies for diagnosis and treatment of these currently incurable disorders with ultimate impact on health, quality of life and societal benefit via greater participation of this patient group in their communities. Underpinning the experimental medicine activity of the Centre will be the development of stratified cohorts and natural history studies (as highlighted in the new MRC Stratified Medicine call), enabling personalized medicine and a much larger group of patients to contribute to experimental clinical studies and access standardized procedures for care and assessment.
The extension of these studies to new collaborating clinical colleagues across the country by MRC Centre-designed studies continuing to achieve NIHR portfolio adoption will provide tools/resources to greater numbers of clinicians involved in delivery of NMD care while the expertise generated by the MRC Centre will be available for the current planning process for specialized commissioning and rare disease public health policy development. On the academic side, the availability of the resources of the MRC Centre, including the biobanks, stratified cohorts and experimental medicine know how will increase the UK competitiveness for the development of research in this area.
Policy makers will have access to clearer and more harmonized guidance on the management of these patient groups which can be applied to healthcare planning both in the UK in the context of specialized commissioning and in the EU through its rare disease strategy.
Stratified cohorts, research know-how and a strategic programme of preclinical research provide a conducive environment for increased industry engagement with the presence of trial expertise, ready access to rare patients and experimental resources. In addition to interaction with industry for the initiation of industry sponsored studies, the research programmes undertaken in the Centre will identify targets for new areas of industrial exploitation.